Understanding the nature, extent and outcomes of serious and organised crime cases heard before the Crown Courts in England and Wales (2013-2019)

The costs associated with serious and organised crime (SOC) to the UK are considerable. This study will use defendant-level records relating to cases heard before the Crown Court in England and Wales to assess the rate and frequency of SOC between 2013 and 2019, and their associated outcomes. Using a comparative design, the study will assess: levels of cumulative harm generated by SOC and non-SOC cases; the extent to which cases are discontinued or dismissed (and factors most predictive of this outcome); the rate and frequency of repeat appearances at magistrates and/or Crown Court (using a linked dataset to determine this); and, whether this repeat use is associated with increased offending-related harms and harsher sentencing outcomes.